ThermalCyclones’ Next-Generation Industrial Steam Boiler Replacement – an Industrial Revolution

Industrial heat is one of the largest contributors to global emissions, consuming **22% of global energy and producing 20% of CO2_e,_** **more than aviation and shipping combined**. Most of this heat is generated by fossil-fuel steam boilers, which remain the backbone of manufacturing processes. However, current industrial heat pump (IHP) technologies cannot easily replace steam boilers, leaving a large and critical gap in decarbonization efforts.

**ThermalCyclones addresses this challenge with a breakthrough industrial heat pump system** designed as a direct, drop-in replacement for steam boilers. Our technology enables **up to 75% reduction in energy consumption and 70% reduction in CO2_e_** **emissions**, delivering rapid decarbonisation at low cost. The system is suitable for a wide range of sectors, including **pulp and paper, food and beverage, pharmaceuticals, brewing, textiles, chemicals, and district heating**.

The innovation lies in our ability to **upgrade ambient-temperature air directly to high-quality steam at 120C to 250C in a single, highly efficient step -** a capability previously unattainable in industry, yet only now possible due to our novel approach. The system combines a **high-efficiency compressor**, a **transcritical cycle**, and a **benign, non-flammable, non-PFAS working fluid**, ensuring both performance and environmental safety. Housed in a **compact 20ft container or skid-mounted unit**, the system is modular and scalable from **500kWt to 5MWt**, requiring only water and electrical connections for plug-and-play installation.

Beyond steam generation, the system's large temperature lift enables **simultaneous cooling and heating**, including refrigeration down to -10C and steam up to 200C. For food and beverage industries, this means replacing chillers and boilers with a single integrated solution, cutting energy use dramatically. In sectors like pulp and paper, where heat accounts for up to 70% of operating costs, our system can halve OpEx, transforming competitiveness.

With payback periods under two years, 2-4x faster than near-peers, ThermalCyclones offers a compelling business case alongside environmental benefits. The system supports variable steam rates and source temperatures without performance loss, future-proofing industrial operations for green electricity and net-zero compliance.

This project positions the **UK at the forefront of global industrial heat pump innovation**, strengthening high-tech manufacturing, boosting exports, and enabling rapid decarbonization of heavy industry. By delivering a scalable, cost-effective solution, ThermalCyclones will help UK industry meet **Net Zero targets while enhancing global competitiveness**.